Intuitive and user friendly GUI for a Science and Engineering analytical environment.

This project will test the feasibility of using an innovative Graphic User Interface (GUI) for scientific and engineering analytical software in order to simplify user experience, reduce human error in analytical method development and enable integration of third party analytical methods within a GUI framework with high performance computing capabilities.